RTNZero.AI: A Co-Pilot for SMEs on the Road to Net Zero

**RTNZero.AI** is a smart new digital tool designed to help small foodservice businesses---like restaurants, cafés, takeaways, and caterers---become more sustainable, reduce their carbon footprint, and save money.

Many small businesses are facing increasing pressure to meet environmental rules, such as banning single-use plastics or separating food waste. But most don't have the time, money, or support to keep up. RTNZero.AI changes that by offering an easy-to-use, AI-powered platform built specifically for small businesses, not big chains.

The tool creates a personalised Net Zero plan for each business, based on their operations, energy use, waste, and staff activity. It tracks emissions, offers step-by-step guidance, and sends helpful alerts to stay compliant with new laws. Businesses can also discover greener suppliers and reduce waste.

The platform also connects small businesses to a **Community of Support** where they can learn from each other, celebrate wins, and share useful tips. This peer network helps businesses take meaningful steps toward sustainability---together.

This project will work closely with small businesses to design and test the platform in real-world settings. Over time, RTNZero.AI aims to support thousands of UK food businesses to cut emissions, reduce costs, and grow sustainably.

By making climate action simple, practical, and rewarding, RTNZero.AI helps ensure that every small food business---no matter their size or background---has a clear path to Net Zero.